Mapping Prosodic Convergence in the Eastern Mediterranean

Throughout history, languages have frequently come into sustained contact with each other as a result of socio-political changes, migration and demographic shift, often creating multilingual societies. In fact, contrary to common conceptions, many communities are multilingual. The effects of contact between languages have been studied for a range of linguistic features, such as changes in vocabulary or variation in individual sounds. English, for example, has been subjected to contact with several languages over time, including Celtic, Latin, Scandinavian languages, and French, the influence of which can be seen in aspects of grammar and pronunciation, and in many inherited words. Studying such differences gives insight into contemporary ethnolinguistic interactions, and has the power to uncover past contact, through traces left in language. However, little is known about the effects of contact on intonation or more generally on prosody, even though this aspect is more prone to change because speakers can disconnect, in their minds, prosody from the matter or shape of words.

In a case study in the city of Nicosia, on the island of Cyprus, we collected and analysed a sample of yes-no ('polar') questions produced by young speakers of Cypriot Greek and Cypriot Turkish and found that they share many elements in their intonation. This is an important finding because it shows that prolonged contact between speakers of languages that are very different in structure, such as Greek and Turkish which belong to different language families, may end up converging with one another in some aspect, in this case creating a kind of prosodic melting pot. We will expand this investigation to a wider area in the Eastern Mediterranean and compare language varieties of Greek, Turkish, Italian, Croatian and Arabic as spoken in Cyprus, and coastal areas of Greece and Croatia, with mainland/inland equivalents, using audio recordings to investigate how geographical location and time influence prosodic convergence.

Using statistical-mathematical modelling, we will analyse a number of key prosodic features in these languages, such as the melody of statements and polar questions, as well as other measures such as speech rate and how speakers may slow down near the end of an utterance to indicate it is ending. We will also investigate speakers' perception of these differences, and what they think about them. From these measures, we will develop a 'convergence index' so we can analyse just how, and how much, languages affect each other, and map this out with example audio files on our online atlas of prosodic convergence in the Eastern Mediterranean. We will examine the extent to which the geography and the history of the areas and languages investigated can explain the patterns we see. The atlas will dynamically depict population movement and changes in the spread of prosodic features over space and time. The combination of these different tools, which has not been applied before, will help us answer questions such as: are convergence effects sensitive to major language family divides (Indo-European, Turkic, Afro-Asiatic)? Is convergence limited to intonation or evident in other aspects of prosody as well? Does prosodic convergence affect speakers' sense of identity and their judgement of 'otherness'?

In mapping out prosody for the Eastern Mediterranean, this project will provide a broader picture of variation than is usually provided by linguistic analyses, across 11+ language varieties and three language families. As partners with the Pelagios network, an initiative that links information online through common references to places, we will create a major interdisciplinary collaboration examining parallels with other aspects of human behaviour affected by migration. We also anticipate that our project will open up novel inquiry into possible effects of topography, e.g do islands in particular become prosodic melting pots?